Antibiofilm wound dressings to treat diabetic foot ulcers

The treatment of diabetic foot ulcers requires an optimal wound dressing that provides a moist wound environment, prevent infections, remove wound exudates and allows for active tissue regeneration. Conventional wound dressings cannot provide an appropriate environment for tissue repair and can easily adhere to the wound, damaging new epithelial tissues, which leads to bleeding. Therefore, wound dressings with dual antimicrobial and antifouling properties are urgently needed. The overall aim of the studentship is to develop optimal materials for dressings which will prevent infection and biofouling while allowing for active skin tissue regeneration.